Twisted Quantum Heterostructures

This is a PhD research project in Physics.

Two-dimensional semiconductors, which can be easily combined to create entirely new materials, offer completely unique opportunities to design the electronic and optical properties of individual particles at the quantum level. This project aims to design, fabricate, and characterise novel quantum devices based on the two-dimensional semiconductor platform with a particular goal of engineering and coherently controlling single spins and excitons in moiré superlattices to control their quantum interactions. Potential applications of the two-dimensional moiré spin and exciton lattices can be found in quantum simulators and quantum photonics.